The University of Edinburgh and Plan Vivo Foundation KTP 24_25 R3

To create a robust, user-friendly tool that will enable agroforestry and environmental regeneration projects to estimate how much their activities increase carbon in the soil. This will allow them to access more finance from the voluntary carbon market.